Keeping People Connected with Live-Virtual Training

In order for people to maximise their potential, reach their career goals, decrease stress and live fulfilling lives, they must have access to new skills, knowledge and training enabling them to take control of their futures. Due to COVID-19, there has been widespread cancelation of learning opportunities at a time when learning and staying connected is essential. The UK workforce needs access to continuous learning opportunities on a variety of subjects including excelling in remote working conditions, staying connected virtually or leading virtual teams. Jobs are also being severely or permanently disrupted by COVID-19 which means more than ever people need affordable support to become more employable. Access to world-class education during times of uncertainty and change, supports mental health and wellness as well as creating a UK workforce that is ready to take advantage of opportunities after the threat of COVID-19\. The greater adoption of live virtual training through the use of this project's EdTech Platform, up-skilling of professional educators on how to bring their classroom programs alive online, and a disruptive, innovative business model will enable accessibility to live, virtual learning opportunities for small businesses, individuals and the unemployed.

This platform will also be a vital source of support to many freelance trainers/coaches who have seen their in-person work cancelled in the wake of COVID-19\. This project will enable coaches/trainers to transform their material into a live-virtual format that is not pre-recorded or a lecture like other online training available today. They will learn the skills to create virtual role-plays, incorporate break-out sessions, ask questions which encourage active group-chats and how to keep participation high throughout the training. Trainers will learn how to use voice to virtually encourage engagement and how to create eye-contact through a camera. They will be equipped with a new mindset, tools and abilities to make their programs come to life through this training platform.

The goal is to connect highly skilled trainers virtually with everyone and anyone who needs their support during this difficult time. This project business model and EdTech Platform aims to up-skill 1,000 UK workers effected by COVID-19, positing the UK in a better place to maintain employment levels, be more competitive in the global markets and be more resilient to similar disruption. This project addresses the needs of the small/medium sized companies that account for >98% of UK businesses plus the self-employed or un-employed.

--------------------

The grant extension will help accelerate speed to market by funding additional business development initiatives and creation of new commercial partnerships. It will also enable the newly developed EdTech platform to be exploited more effectively, with a nation-wide product launch, including the creation and deployment of the founder story to national publications. Intrinsic Energy will also be able to develop its CRM capability and marketing strategy to target the product proposition to potential users. The business model will be revised to incorporate both B2C and B2B business growth based on key learnings from the project, and a 24 month financial forecast established.